Aadaa: Integrating Policies on Pastoralist Cultural Heritage and Climate Change in Northern Kenya and Southern Ethiopia

Drawing on the Borana Oromo word for custom, tradition or way of life - Aadaa - this project aims to create new, cross-sector and multiple stakeholder networks for developing integrated policies for protecting pastoralist tangible and intangible heritage in northern Kenya and southern Ethiopia against a context of accelerating climate change. The project builds on the knowledge, experience and expertise developed in two ongoing research projects on pastoralist landscapes, wellbeing and heritage co-created with Borana, Gabra and Rendille communities residing in these areas. It will link researchers in the UK, Europe, Kenya and Ethiopia with diverse stakeholders drawn from local pastoralist communities, national and local heritage management agencies, national and regional climate change activists and policy advisors, and other relevant regional government authorities, tourism and education departments, non-governmental organisations (NGOs), community-based organisations (CBOs), women's groups and youth organisations.
The project is structured around three overlapping yet distinct activities, each with different planned outputs and envisaged impacts, as follows:
1) To develop new and strengthen existing partnerships to integrate heritage into climate policies aligned with the Paris Agreement, Sendai Framework, the United Nation's Sustainable Development Goals (SDGs) and African Union's Agenda 2063, the project will co-create with stakeholders in both southern Ethiopia and northern Kenya an assessment of current risks to tangible and intangible heritage and develop local climate risk preparedness strategies and policy recommendations. Researching these will include a combination of desktop reviews of published and grey literature, key informant interviews with stakeholders drawn from local communities, CBOs, NGOs, regional and national government and academia, and focus group discussions with women's groups, youth groups and pastoralist collectives.
2) To encourage uptake of the climate risk preparedness strategies and policy recommendations, we will run training workshops on the relevance of heritage to the SDGs, how to incorporate heritage protection into sustainability, resilience and transformation planning, and in the preparation of Biocultural Heritage Protocols. These workshops will target professionals engaged in delivering different SDG targets, and community leaders.
3) To enhance public understanding and awareness of the rich tangible and intangible heritage of the study areas, we will commission two distinct forms of popular artistic productions. One will be a locally designed animated cartoon written in a manner to promote principles of intergenerational and gender equality in adapting to climate change and the importance of cultural heritage. Spinoff products will include brochures, posters and digital images featuring the cartoon characters for display at various venues, including schools, and via social media. The other will be a short documentary by a Kenyan film production team on the archaeology and history of pastoralist adaptations to climate change in the study areas, focusing on traditions of water and natural resources management, and the role of tangible and intangible cultural heritage in promoting cultural and societal wellbeing. The film will include conversations with pastoralists and other local residents about their understanding of current climate change and threats to their heritage, allowing them to voice their concerns and ideas for ensuring future sustainability. The documentary will be showcased at regional and international film festivals and offered to state broadcasters for airing on Kenyan and Ethiopian TV.
The combined outputs will empower different stakeholders in more effective heritage protection and management measures, enhance public participation in these and embed heritage concerns in local and regional sustainable development.